Harnessing the power of the microbiome to protect hydroponic crops from disease

Facing a climate crisis, soil degradation, water scarcity and population/land use pressures, hydroponics is booming. Hydroponic farming enables worldwide, year-round, high-productivity, soil-less, climate-resilient growth of fresh produce, with reduced land use, water, pesticide, and fertiliser consumption, reducing carbon emissions compared to traditional agriculture.

However, compared to traditional farming, hydroponic farming introduces two significant operational challenges:

(i) Hydroponic crops are susceptible to water-borne pathogens. Since water is recirculated within the hydroponic system and connects all the plants, water-borne diseases spread easily and can destroy entire crops. Furthermore, soil-less farming eliminates most of the microbes found in the microbiota of plants grown in soil. Recent work has shown that many of these missing microbes confer crop disease resistance, and their absence can make outbreaks catastrophic. In hydroponic lettuce, up to 30% of the global crop is lost to root diseases.

(ii) Energy consumption is high because of heating and cooling loads, supplemental artificial lighting, and circulating pumps. Compared to conventionally farmed lettuce, hydroponic lettuce has 11 times higher yields, but requires 82 times more energy. Energy costs contribute up to 40% of hydroponic farm costs; this figure is only exacerbated by price instability and the energy crisis, threatening economic viability for growers.

These two challenges are intrinsically linked since high crop losses drive unproductive energy consumption.

Concert Bio is a start-up (UK SME) founded in 2021 by Dr Paul Rutten MBA (synthetic biologist; PhD in plant-microbe interactions from the University of Oxford; Entrepreneur First). We are developing a full-stack microbiome optimisation platform for hydroponic growers, which combines sequencing-based monitoring with probiotic interventions to maximise sustainable hydroponic crop production and minimise wasted operational costs through improving yield and increasing disease resistance.

With Smart funding, we will leverage our sequencing-based monitoring to develop the world's first probiotic to confer disease resistance in hydroponic lettuce.